Live Facial & Motion Capture Digital Avatars

We have created a system which allows users to drive digital avatars in real time using facial-capture software, combined with our unique tool and set up. Our system is able to be applied to any avatar, anywhere, with set up being as simple as the click of a button. This system is game changing, not only for content creators who we now see performing as digital versions of themselves on gaming platforms, it will also have a colossal impact on the animation industry allowing B and C grade animation to be created, in a fraction of the time, and cost.